The University of Lancaster and Jaguar Land Rover Limited

To design, test and implement innovative models to forecast demand for service parts and to improve inventory decision making for 'All Time Buys' and 'Bridging Buys', thereby reducing economic and environmental waste.